GreenTower AI: Hyper-Optimized and Self-Sustaining Cell Towers for a Net-Zero UK Telecom

**GreenTower AI: Unleashing the Power of Data for Net-Zero Cell Towers**

Imagine a future where the UK's telecommunications network powers itself sustainably, minimizing its carbon footprint and contributing to cleaner skies. GreenTower AI makes this vision a reality by transforming cell towers into self-sufficient energy hubs, paving the way for a net-zero future in telecommunications.

Today, UK cell towers rely heavily on the grid, responsible for an estimated 5 million tonnes of CO2 emissions annually. This not only harms the environment but also exposes telecom companies to volatile energy prices. Traditional optimization methods, often reliant on regional weather forecasts and static configurations, miss the nuances of local conditions, leaving significant room for improvement.

**Unmatched Advantages for a Sustainable Future:**

GreenTower AI stands out for its:

* _Unprecedented Granularity_: Our hyper-localized weather predictions surpass regional forecasts, ensuring superior solar and battery management, maximizing renewable energy utilization.
* _Constant Optimization_: Unlike static or rule-based systems, GreenTower AI's adaptive AI continuously fine-tunes energy allocation based on real-time conditions, leading to optimal efficiency.
* Data-Driven Decisions: Our sophisticated models provide a deep understanding of each tower's behaviour, enabling data-driven optimization and continuous improvement.

**More than just Energy Savings:**

GreenTower AI delivers multiple benefits:

_Net-Zero Champion:_ The project helps the UK achieve its net-zero goals by significantly reducing the carbon footprint of the telecommunications sector.

_Cost Savings:_ Increased energy efficiency translates to significant financial gains for telecom companies, driving investments in green technologies.

_Network Resilience_: Adaptive energy management enhance network reliability during outages and extreme weather events, ensuring seamless connectivity.

**Building a Greener Future Together:** GreenTower AI is poised to revolutionize the telecommunications landscape, paving the way for a sustainable future. By joining forces with stakeholders across the industry, we can empower cell towers to become self-sufficient energy hubs, reducing our carbon footprint and delivering a cleaner, greener UK for generations to come.